gMOT - Magneto optical trap system for cold atom technologies

The project aims to deliver a miniature, integrated magneto optical trap (MOT) chamber for use in portable cold atom technologies and markets. Kelvin Nanotechnology, TMD Technologies and the Universities of Strathclyde and Glasgow have teamed up to create a universal miniature cold atom trap device for deployable atomic based quantum technologies that will build on key processes developed by the partners. These processes include diffractive optics design and fabrication, innovative bonding and sealing methods, physics package encapsulation, complex alkali metal vapour filling techniques and performance evaluation methodologies. Integrating these individual technologies into a highly functional and low cost system will enable rigorous testing and qualification by industrial users for deployment in next generation quantum technology systems in a wide variety of applications and markets.